DeltaG

TdeltaS is a fast-growing, ambitious biochemical research company in the exciting field of nutraceuticals.

Established in 2006 and headquartered in the UK, the company is committed to generating sustained, multiple revenue streams from a family of products. These cover a wide range of applications in fields as diverse as healthcare/nutraceuticals, sports, consumer foods and the military.

TDS plans to use TSB funds to support the further development and commercialisation of its lead product, deltaG™.